Cut harmful pollution from engines

This innovation voucher application application aims to quantify the potential benefits of water doping to contribute towards cutting the engine pollution in the UK.